Microbiota, I Barely Know Her! Exploring The Effect of the Oropharyngeal Host Microbiota on Host Response During Viral Infection

Human bodies host a diverse range of microbial life. Often referred to as the microbiome, these microbes can assist humans in several essential bodily functions, from digestion to immune response to pathogens. In my PhD, I am studying the bacteria that live in the throats of humans. I am investigating the links between these bacteria and the human bodies immune response to respiratory viruses, such as influenza. By studying the links between bacteria present in the throat and how we respond to viruses, we can better understand the immune response to viruses, which in turn can help inform our diagnosis and treatment of these infections. I am using DNA sequencing to profile the microbiome of patients suffering from 3 different respiratory viruses to see if there is a link between the bacteria present and the severity of infection, and whether these links are consistent across respiratory viruses.